Minfo AudioQR Connect: Unlocking Creative Experiences

Looking to elevate your interaction with digital content? Minfo is transforming the way audiences connect with advertisements, programmes, films, and documentaries across digital and physical spaces. Our unique AudioQR Technology, coupled with the Minfo Universal App, introduces a new era of digital engagement, allowing users to seamlessly interact with content beyond traditional platforms.

Initially targeting the growing sphere of YouTube influencers, Minfo is bridging the gap between passive viewing and active engagement. Our technology enables consumers to interact directly with content viewed on non-interactive devices like Connected TVs, enhancing the viewer experience and offering fresh monetization avenues for creators and brands.

But we are not stopping there. Minfo is set to redefine engagement in traditional media and live events. Our upcoming initiatives, MinfoZones, will be showcased at Bath's Digital Festival and a London fashion show, transforming these venues into interactive hubs where content and space converge for an immersive experience.

As we forge ahead, Minfo is committed to crafting more connected and interactive worlds, both online and offline, delivering valuable insights to content creators and advertisers, and reshaping audience engagement for the digital age.